EDENT1FI: European action for the Diagnosis of Early Non-clinical Type 1 diabetes For disease Interception

EDENT1FI is a unique and timely project building and operationalising an open platform for general population screening of children/
adolescents for type 1 diabetes (T1D) throughout Europe. The case is compelling: T1D is a common chronic disease affecting >1 in
300 children or adolescents. Decades of European research have signposted the step-wise nature of T1D development and generated
tools for early diagnosis, monitoring and disease modification. EDENT1FI now positions Europe as the leader in early interception of
T1D. Our goals are to identify individuals at earlier, pre-clinical stages, dramatically reducing clinical severity at T1D diagnosis and
providing the opportunity for interventions with disease modifying therapies to delay or prevent clinical T1D. Spurred by the success
of our collaborations in model European childhood screening activities and clinical networks in GPPAD and INNODIA, EDENT1FI
will: establish harmonised islet autoantibody surveillance programmes to screen 200,000 children/adolescents across Europe; assess
the psychosocial, medical and economic impact of screening in diverse European health systems/populations including underserved
families; use state of the art metabolic sensors and biomarkers to optimise monitoring schedules for early-stage (pre-clinical) T1D
aligned to maximising compliance and identifying disease progression strata; design SMART trials to expedite evaluation of disease
modifying therapies; and inform and educate the public, healthcare professionals, and regulatory authorities of the new paradigms in
T1D diagnosis and care. To achieve this, EDENT1FI assembles academic, clinical and industry expertise in screening, clinical care,
biomarkers, machine learning, population outreach, ethics, regulatory affairs and policy to accelerate evidence-based early T1D screening
into regular healthcare in Europe. The success of these activities will promote early diagnosis and prevention pathways for other chronic
childhood diseases.